AMiCc (Semi-dynamic infrastructure charging for commercial applications)

"This feasibility study and it's consortium partners are looking to evaluate the opportunities of bespoke semi-dynamic and static wireless charging in order to;

* Increase EV uptake for vehicles will low dwell times and high utilisation, such as taxi's and buses.
* Identify the primary motivation and use cases for wireless charging.
* Identify how standardised wireless charging protocols could increase the uptake of smart charging and vehicle-to-grid applications.
* Impact of battery preservation - what influence will wireless charging have on the relationship OEMs and users currently have with the vehicle battery?

With a diverse consortium of large multi-nationals to SME's, spanning the energy, transport and built environment sectors, the partners are well placed to lead on the uptake of wireless charging for commercial applications. Partners are A.T. Kearney (lead), 4th Dimesion Technology, Brixworth Technology, University of Warwick and University of Nottingham. The consortium is also working with a leading midlands based vehicle OEM, who will review the opportunity of becoming a partner at demonstration phase to identify the application of technology back to the vehicle. The project also has a number of other organisations on it's advisory board, who wish to become full partners at application stage; Transport Systems Catapult, Cenex, Peel Group, DG cars, a leading DNO, a leading multi-national O&G, Nottingham City Council and Isle of Wight Council.

The consortium will use the feasibility stage of AMiCc to develop a robust business case for the integration of wireless charging into their portfolio for asset management and aggregation with V1G and V2G applications. Three case studies will be explored initially; taxi's, city buses and security vehicles, where dwell times are short and infrastructure opportunities are often limited due to space constraints."